quantiAGREMI: On farm quantification of ammonia and greenhouse gasemissions from livestock production

Many current food production practices still result in air, water and soil pollution, contributing to biodiversity loss, climate change and poor air quality. Increasing global food demand drives ruminant livestock numbers, rapid land use change and nitrogen (N) fertilizer use, accelerating greenhouse gas (GHG) emissions. The aim of this research is to provide a SI-traceable field measurement infrastructure for accurate determination of animal houses emissions as well as nitrogen footprints. Thanks to that, mitigation measures can be assessed to reduce emissions and improve inventories.